AMBROSIAC - A Menu for Brain Responses Opposing Stress-Induced Alterations in Cognition

Diet and nutritional habits significantly impact on brain fitness, mental and cognitive health throughout life. The relative abundance of specific dietary nutrients, depending on intake, bioavailability and metabolism, affects mental health and cognitive ability via direct and indirect mechanisms that modulate neuronal function and synaptic plasticity. Optimum nutrition is a key determinant in the well-being of the healthy ageing population world-wide, as ageing is characterized by a decline in metabolism and homeostatic processes as well as age-related cognitive impairment over time, leading to functional decline and increased risk for disease. Chronic stress has been shown to negatively impact brain plasticity and cognitive performance, in particular in the ageing brain. Interestingly, the aged brain resembles the stressed brain on both behavioural and cellular levels and stress-induced cognitive alterations are likely to be more marked in the elderly. Likewise, poor nutritional habits are hypothesized to correlate with a heightened stress reactivity and susceptibility and greater cognitive decline in elderly, supporting the notion that interactions between nutritional factors and stress susceptibility represent critical determinants of cognitive performance and age-related cognitive decline.

Technical abstract
This proposal investigates how diet through stress-related mechanisms affects cognition across the lifespan using preclinical and clinical approaches. Particular focus will be on the influence of nutrition on increased susceptibility for stress-induced cognitive deficits in memory and executive functioning from adulthood to old age (aim 1) and the impact of a nutritional intervention on cognitive ability, stress vulnerability and stress perception (aim 2). Next, the molecular mechanisms by which targeted nutritional interventions can improve stress-induced vulnerabilities in cognition will be investigated using preclinical models (aim 3). Throughout the 3 aims, the gut microbiota will be investigated as a novel critical signalling mediator between nutritional intake, stress susceptibility and maintenance of cognitive health in ageing (using samples from aims 1, 2 and 3). Elucidating the cellular and molecular mechanisms and pathways through which nutrition can promote the resistance of neurons to insults and enhance mental fitness will help us to determine how best to modulate diet composition in order to attenuate stress vulnerability, reduce susceptibility to metabolic disorders, and ultimately promote brain health during healthy ageing.

Potential impact
In line with the vision of the JPI to strengthen Europe's competiveness, AMBROSIAC aims to positively impact population health, society and the economy though influencing industry (food, pharma, biotechnology) via the project outcomes. AMBROSIAC will provide a platform to uncover the interactions between diet and targeted nutritional interventions with stress vulnerability and cognitive performance throughout life. The cooperation between several of the partners of the AMBROSIAC project is already existent, as collaborative efforts have already been initiated in the context of different research projects investigating the relationship between metabolic, nutritional and inflammatory processes and mental health, including the relationship between stress and cognition.